Higher Algebra and Quantum Protocols

This research project will integrate expertise in the Oxford Mathematical Institute and the Birmingham School of Computer Science to build theoretical and practical tools for higher-dimensional algebraic computations in geometry and quantum information science.

Through a structured research agenda, we will formulate the first combinatorial language of higher categories that is amenable to computer implementation and admits a natural geometric calculus, providing a natural setting to investigate modern questions in higher representation theory, quantum algebra, and quantum computation. We will then design and build a computer implementation of this language and thereby create a research and proof assistant that natively allows the exploration and verification of complex manipulations of high-dimensional structures. Finally we will apply this computational tool to generalise structures in quantum algebra, yielding novel protocols in quantum information, such as quantum error correction of nonplanar states.

This research effort will be organised into four strands---Foundations, Computer Implementation, Graphical Calculus, and Quantum Protocols---and the ambitious, integrated research agenda will be achieved by uniting researchers across the two institutions and disciplines, and by actively engaging with the broader scientific community.

Potential impact
In recent years, research at the interface of higher algebra and modern homotopy theory and geometry has seen drastic advances, and has contributed immensely to various branches of mathematics and mathematical physics. Our research fulfills the quest for a uniform description of many of the individually observed phenomena at this interface. More generally, it builds a solid formal foundation for connecting and translating between the algebraic and geometric realms. We believe this research will have transformative impact on a range of subject areas, as it will enable the performing of complex geometric operations in a formally and computationally verified language.

Our project will provide the first language of higher categories that is amendable to computer implementation while also offering a direct geometric interpretation of its syntax. This geometric interpretation of a combinatorial language will, for instance, give new tools for the classification and construction of homotopical invariants. These tools will fuel developments in mathematical physics and quantum information by providing methods of describing topological field theories and other quantum structures and protocols.

The project's new tools and areas of research will impact the next generation of researchers. By incorporating the combinatorial geometry tools produced by this project into teaching and supervision, we intend to guide young researchers toward a new viewpoint on traditional and novel aspects of the higher algebra/geometry interface. In time, our methods can be used throughout the undergraduate and graduate curriculum, transforming and streamlining exposition and learning for students and researchers alike.

As the project will develop completely novel perspectives and tools, a key focus will be placed on dissemination and interaction with the broader research community. Due to the foundational nature as well as the breadth of application of the results of the project, we will be positioned to present the research not only at mathematical conferences, but also at interdisciplinary meetings in order to highlight and distribute its connections to computer science and physics. During our project we will foster collaborations with other UK researchers, and in this way strengthen the inter-university network in the UK. We will further facilitate expert visits from around the world to study with us and exchange knowledge. Finally, we will make our new diagrammatic tools available to practitioners in industry who could benefit from their use.

The economic impact of our proposal stems from its applications to quantum information theory. Our work on the construction of quantum error correcting codes and diagrammatic formulations of higher tensor networks can directly influence developments in practical quantum computation. Due to the inscrutability of quantum logic for many applications, easy frameworks for creating highly complex algorithms will be necessary for continued progress in quantum computer science.